Developing Services and Infrastructure for Digital Innovation in Mental Health

The overarching aim of this workstream is to develop sustainable infrastructure and services which solve critical problems and thereby support digital innovation in (UK) mental health (services). Across key work packages, this digital workstream addresses the key challenges for digital mental health innovators relating to: alignment to users’ needs and priorities; market access; reimbursement; implementation; adoption; sustainable investment and scaling pathways.
Our vision is to simplify and streamline the innovation pathway for digital mental health innovators and SMEs by reducing the onus on companies to navigate the complex landscape alone. We will bring clarity on reimbursement models for digital mental health, creating a step change in the opportunities for industry, de-risking plans to approach the UK market and providing greater confidence to investors. The redundancy in Information Governance and regulatory documentation that currently wastes NHS and industry resource will be alleviated by developing shared standards aligned to the aims of the NHS 10 Year Plan. Tried and tested guidance on deploying and scaling within NHS clinical settings will be developed alongside an expert centralised team of Digital Navigators for hands-on deployment support. A national consortium of innovation-ready Trusts and ICBs will be established to streamline adoption, de-risk investment, support multi-site pilots, and provide a single route for innovators to generate real-world evidence. Complementary blended funding models, global R&D partnerships, and big tech alliances will create new, scalable pathways to accelerate research, adoption, and commercialisation for UK-developed technologies. Finally, we will prototype a Mental Health Technology Observatory to surface NHS demand signals and provide a data-driven backbone to funding, policy, and adoption decisions, ensuring innovations are demand-led and systematically tracked across the ecosystem.
The workstream will work closely with lived experience experts to shape and inform all key work packages in partnership with the MHG LEIP. An international advisory board comprising leading experts from international markets with deep experience in key domains including lived experience, reimbursement, regulation, implementation science, scaling and funding models will be developed to provide strategic guidance and real world insights throughout the programme.
Everything in this workstream is designed to encourage industry and investment to flow into the UK by removing recognised barriers and streamlining approaches. Key challenges to industry are the lack of clear procurement, adoption and reimbursement pathways which we address as a priority. We will embed international learning through our expert advisory group, as well as engaging extensively with the real world experiences of digital mental health SMEs operating in the UK currently.